Safepay - Point of Sale Cleansing System

Biaccon is developing a point of sale cleansing system targeting reduction in transmission of bacteria and virus by disinfection of commonly touched surfaces after each consumer transaction. The project addresses the challenges of safety, ease of use, bacteria / virus reduction efficacy and materials compatibility to create a practical point of sale solution that can be retrofit and rapidly applied to the retail and hospitality industries.